"What is good for your heart is good for your brain": A mixed methods study on reducing dementia risk in UK Primary Care

This studentship will be embedded within the APPLE-Tree programme: Active Prevention in People at risk of dementia: Lifestyle, bEhaviour change and Technology to REducE cognitive and functional decline ESRC/NIHR funded programme grant, which is led by Professor Claudia Cooper.